Manchester Metropolitan University and Change Grow Live - AKT4 / 2

To validate Change,Grow, Live's innovative Rapid Prescription Service as a rapid response system to local intelligence on NSO-contaminated street drugs in Manchester and understand how it reduces exposure to dangerous synthetic opioids for rough sleepers, building crucial evidence to support wider implementation of this surveillance-driven harm reduction approach.